dB Rating Operable Wall

James Tobias is perfecting an Operable Wall product to compliment the existing range of market leading Storage Wall. James Tobias is using the Innovate team to test the sound transfer to comply with current British and European Standards to bring the product to market.